Advanced Boosting Systems for Hydrogen Fuel Cells

The project aims to provide fundamental knowledge on the interactions and losses in the compression system and develop a novel advanced methodology to accelerate future designs of the boosting systems in hydrogen fuel cells.